Simulating Next-Generation OLEDs

Thermally activated delayed fluorescence (TADF)-based organic LED (OLED) molecules retain the lightweight mechanical flexibility and cheap production of earlier OLEDs, whilst being more environmentally friendly by avoiding the use of precious metals [1]. Density functional theory (DFT) methods are often used to probe the electronic structure of OLED molecules, but novel device-realistic calculations must also capture host-guest effects and thermal disorder. This project will investigate their impact on key design parameters for TADF-based devices, such as the singlet-triplet splitting, using the DFT codes BigDFT [2], MADNESS [3] and MRChem [4]. MADNESS and MRChem enable calculations up to a user-specified precision through adaptive resolution, whilst BigDFT can handle systems with 1000s of atoms using a linear-scaling algorithm. This will enable us to simulate large ensembles of OLED molecules, helping to bridge the lengthscale gap between existing DFT OLED simulations and system sizes which are accessible experimentally [5], and aiding with interpreting experimental data, such as X-ray photoelectron spectra. This will involve collaboration with experimentalists including Professor Anna Regoutz, as well as the developers of the DFT codes used, such as Professor Luca Frediani and Dr Luigi Genovese. We will explore a wide range of TADF emitters and the impacts of phase, environment, and conformational disorder on their efficiency, helping to design more energy-efficient OLED devices, and thus environmentally friendly electronics. This project falls within the EPSRC computational and theoretical chemistry and materials for energy applications research areas. 1 Uoyama et al., Nature, 492, 234-238 (2012); 2 Genovese et al., Comptes Rendus Mécanique, 339(2-3), 149-164 (2011); 3 Harrison et al., SIAM J. Sci. Comput., 38(5), 123-142 (2016); 4 Wind et al., J. Chem. Theory Comput., 19(1), 137-146 (2023); 5 Ratcliff et al., WIREs Comput. Mol. Sci., 7(1), e1290 (2017).